Ghosting Through: Ficto-Critical Translation as a Means of Resisting the Appropriations of History and Place

Through a 'ficto-critical' combination of experimental fictional techniques, archival research, and investigations into relevant areas of cultural theory, this project explores ways in which we can challenge the tendency to control and domesticate implicit in attempts to understand past and place.

This broad research question is grounded in a case study focused on the haunting of a public house in a small Northumberland village, and the witch trial associated with the ghost. The project frames the haunting and the history informing it within a self-reflective account of the process of recreating historical events and contemporary constructions of place.

It does this by positioning the researcher as a character in the work. A recent migrant from South Africa, he tries to write himself into the 'Englishness' of his new location by investigating the ghost story. The ghost is that of Anne Armstrong, a servant who in 1673 accused various residents of Riding Mill and surrounding Northumberland villages of holding witches' meetings in what is now the Wellington Inn. This story is regularly reproduced in ever-shifting versions appearing in everything from tour guides to advertisements for residential properties in the area. Armstrong's charges were apparently dismissed at the Morpeth Assizes - after which she hanged herself or was hanged by those she accused - but her depositions are now considered among the most remarkable texts in the history of English witchcraft. For all their compelling detail, however, Armstrong's accounts fall short of full historical contextualisation. No records of a trial following on from her depositions have been found, which leaves us unsure as to whether her accusations ever came to trial, or whether the trial records have been lost.

Armstrong's story is thus a combination of specific detail and tantalising openness, both in terms of its truth status and historical contextualisation. This project does not contest conventional modes of historical research, but develops complementary modes of understanding in which an analysis of the archival material is played off against current retellings. It is not an exercise in corrective intervention, but an exploration of the complex ways in which a specific place constructs its past. The ghost becomes a centre of absence which holds at bay any authoritative control over the story.

The public house is resonant with peculiar aspects of 'Englishness', as is the widespread alleged haunting of pubs and inns. The haunting of the Wellington, and the appropriations of the story behind it, thus feed into a contemporary sense of place, ranging from the national to the local. Placed in various conjunctions with the deposition records, this apparently slight ghost story resists the researcher's attempts to know the past, the place in which he has come to live, and his own sense of identity.

The unsettling awareness of the ways in which identities and places are implicated within networks at once contingent and the product of relations of power is reinforced by the constant reminders of 'home' the researcher discovers in a landscape haunted by memorials of Empire. He commits himself to recreating the history behind one statue in particular, that of a British officer killed in the 'Anglo-Boer War'. His efforts are overwhelmed by the ways in which his understanding of history is challenged by the ghost story attached to what has become his 'local', the Wellington Inn. The usual authority accorded to the researcher discovering and giving meaning to his material is tested against his taking shape in relation to that material which is in itself dynamic and fluid in its expression of place, the past, and the present. In crucial ways it is the researcher who is the real 'apparition' in the text.

This is a practice-led research project, and the larger question it takes on is how such material can be worked into a successful work of fiction.

Potential impact
Who might benefit from this research and how:
Academia: This project is part of my ongoing commitment to developing creative writing as a rigorous subject area in the academy, committed to practice-led research and engagement with other disciplines. The project demonstrates the contribution creative work can make to scholarly processes and methods, whilst embedding these in its own practices.
It is associated with particular areas of expertise in a number of UK universities: history at York and Sunderland, cultural geography at Glasgow, Exeter, and Bristol, and creative writing at a range of institutions. The project has international reach, involving institutions located in areas with which it is concerned and engaging their scholarly expertise: creative writing and historical/geographical research at the universities of the Witwatersrand, Pretoria, and KwaZulu-Natal.
Public and Third Sector: this project will both draw on and contribute research material to the Northumberland Archives.
The Tyne Valley Association of the National Trust is a relatively new and small group actively trying to increase its membership and resources. The Armstrong and Benson connections will be linked to their activities so that the novel and associated public events will encourage membership, donations, and legacies.
Business/Industry: My agent and publisher will gain the financial benefits of publishing a new creative work and book sellers will also profit.
The project will raise the profile of the villages associated with Armstrong and Benson. This will contribute to commercial enterprises, including public houses, B & Bs, shops, heritage associations, crafts people, and the tourist industry.
Intermediaries: The project will feed into the activities of New Writing North, with which I am often involved in literary events, writers in schools projects, and academic programmes.
General Public: Readers will gain cultural experience from reading the novel, and also information about the region, period, and historical characters.
Schools: local schools organise annual visits to the Wellington Inn as part of regional awareness programmes. Currently this consists of loose anecdotal accounts. I will supply more accurate and engaging material. I will help teachers prepare level-appropriate learning activities.
The memorials to Col. Benson are ignored through over-familiarity and the absence of information. This project will revive public interest in his place in regional and international history. I will also link various military heritage associations in the UK with those in South Africa with a view to developing appropriate heritage activities around the site of his death (currently unmarked)..
I will ensure engagement with this research by:
-speaking at writing workshops/courses, literary festivals, and public lectures;
-connecting to relevant Twitter, Blog, and Facebook links and developing a Fellowship section within my personal website;
-working with my agents and publishers to disseminate the novel through launches; entering it for awards; media-related work; and soliciting reviews;
-aiming one of the proposed journal articles at creative writing practitioners inside as well as outside the academy;
-participating in writing/research speaking engagements and workshops in association with the Tyne Valley Association of the National Trust and the Hexham Local History Society.
I will monitor the effect of these impact activities, asking for feedback on a three-monthly basis from contacts within associated organisations and my academic advisors, and collecting social networking statistics.
Track record: My last work of historical fiction won a major literary prize, was widely reviewed, and had a significant impact in the various communities central to the historical material it covers. This included participating in a South African government-sponsored community development programme and tourist/heritage initiatives.